The role of the imprinted gene Zac in pancreatic development and function

Technical abstract
Diabetes mellitus affects nearly 30 million individuals in Europe, decreasing their life quality and expectancy. People with diabetes are no longer able to control the level of sugar in their blood properly, because the hormone, insulin, which normally does this is produced in inadequate amounts. Diabetes comes in two main forms, type 1 and type 2, but in both cases there is a reduction in the number of the cells, the beta cells in the pancreas, that produce the insulin hormone. The reasons for this are not fully known and, although the original causes may differ in type 1 and type 2 diabetes, similar events may have occurred within the beta cells. This knowledge is essential for the development of novel therapies to preserve adequate beta cell mass and thus prevent or cure diabetes. In this project, we shall be studying the function of one particular gene which has been found to control beta cell number and to cause a form of diabetes when its activity is altered.